Semantic Search Engine

In the Arabic world, English is the second language of choice by scholars and business men
alike, and student support officers from the UAE cite research skills and language as major
barriers (1) to the education and progress of Middle Eastern students. There are a number of
search engines that can be used for research such as Google and Bing, that are owned and
managed by large organisations with enormous resources at their disposal; however they’re
focused on the mass market and at present do not serve the niche we have identified.
Currently searches conducted by students require a manual intervention so that queries raised
are then actioned by an individual at the backend. Our solution is to provide a semantic search
engine tailored for this market that provides a full Arabic translation of the extract or abstract
of the retrieved document.